Feasibility Study of Carbon Product Entity Recognition (CPER) using LLM for Construction Applications

In response to the growing demand for sustainable practices and accurate carbon reporting in the construction industry, our project, "Feasibility Study of Carbon Product Entity Recognition (CPER) using LLM for Construction Applications" aims to revolutionise the way carbon data is tracked and managed. Through collaboration between AiDiZital, the University of Middlesex London, and the Nuclear Advanced Manufacturing Research Centre (NAMRC), we are developing an innovative AI-driven platform that facilitates the digitization of Life Cycle carbon data and establishes a marketplace for low carbon materials.

Our proposed solution will enable the seamless coordination of carbon data among stakeholders, including technology providers, and promote data accessibility while maintaining privacy. By harnessing AI and distributed integration, we will facilitate extensible analytics of sustainability-related data, unlocking valuable insights for informed decision-making.

As pioneers in this emerging field, we are committed to driving positive change and creating a lasting impact. By successfully implementing our innovative solution, we will empower the construction industry to reduce its carbon footprint, optimise resource utilisation, and work towards achieving carbon-neutral construction practices.

Together, we can build a sustainable future for all.